University of Bath And Pall Europe Limited

To develop an innovative leak detection system for fault analysis to be developed into an automated process for non-destructive inspection of industrial filters during manufacture.